Smart Home Installation At Reduced Cost

An application level proof of concept project to demonstrate the use of a concept for a software system to enable easy specification, purchase, installation, operation, maintenance and modification of smart home solutions.